Exosect

"Exosect’s patented delivery platforms enable pesticide manufacturers to improve the delivery of their formulations to overcome issues such as pest resistance, regulatory control and residues within the food chain.

This grant will enable us to secure our business further which is critical to our customers as we are part of the supply chain for a number of companies."